Synthetic biology approaches for the production of plant secondary metabolites in microalgae

Theme: Industrial Biotechnology and Bioenergy

Plants produce a wide variety of secondary metabolites that may have industrial applications as fuels, commodity chemicals, and therapeutic drugs. However, they are often produced in quantities that are too low for extraction to be economically viable. An alternative approach involves transferring the metabolic pathways required for biosynthesis of these natural products from the plant to a host that is better suited for industrial production. Microalgae possess unique properties that make them attractive prospects for such a host, including their capacity for phototrophic growth on waste streams such as carbon dioxide and wastewater. However, microalgae are relatively underdeveloped as industrial hosts, compared to more established platforms such as yeast. Synthetic biology is a novel development of genetic engineering that aims to facilitate the rational design and modification of biological systems by using a systematic engineering approach. This PhD project will the leverage tools and techniques developed in synthetic biology towards the metabolic engineering of plant secondary metabolites in microalgal hosts. This will involve discovering pathways in plants, transferring these pathways to algae, and using the knowledge gained in the process to construct synthetic metabolic pathways that generate novel products.

ENWW:
- Genomic analysis for identification of novel plant metabolic pathways
- Systems biology analysis of transcriptomic and metabolomic data
- Computational tools for the automated assembly and screening of synthetic metabolic pathways